Definition of ARM CPU for Space

Computers are used in a variety of space-borne equipments for numerous on-board applications and Central Processing Units (CPU) are at the core of these. However, the existing space solutions are not suitable for the next generation of Telecommunications Processor because they are too big, not scalable and not power-efficient. This fast track proposal aims to define what CPU functionality will be needed for the next generation of Telecoms Processors.